Translating Penal Cultures

Translating Penal Cultures aims to create a new and unique interdisciplinary research network of UK-based and overseas scholars working on institutions of confinement, practices of crime control, and penal cultures in a range of countries that include Russia, India, China, Mexico, New Zealand, Scandinavia, the United States, and the United Kingdom. It aims to promote comparative study, interdisciplinarity, and internationalisation. It draws together researchers from the disciplines of language and linguistics, history, cultural studies, law, criminology, sociology, and translation studies who are currently working on incarcerated populations and institutions of confinement in strategically significant, developing, and established nations. These scholars are keen to develop a broad intercultural and international dialogue on incarcerated populations and carceral institutions and their cultures with other academic researchers and to establish creative links with non-academic partners. Carceral institutions include prisons, workhouses, jails, reformatories, remand centres, asylum-seeker detention centres, the courts, and police. Penal cultures is also defined in its widest sense to include the role of different groups of custodial and non-custodial staff, inmate political and social organisation, and cultural production for example in the form of tattoos, poetry, music, letters of protest and use of contraband.

The network seeks to balance the social science emphasis and legalistic focus of much prison/penal research with a greater emphasis on the fields of history, language and linguistics, and cultural studies. It therefore provides opportunities for Anglophone scholars to envisage their research interests on a broader scale and to work with native-language scholars and other partners in the same geographic region and in contrasting areas. Network research and activities examine the developing language of penality in a variety of cultures and across different time periods and how this connects to the growing globalisation of penal policy and debate of the past 100 years. It applies this knowledge to contemporary security, penal, and crime concerns.

Through its webpage, network meetings, and publications, the network will demonstrate how research into the languages and identities of penality and competing cultures and subcultures within a range of institutions of confinement can shape key policy concerns over crime control, domestic and international security, and penal intervention. Work from this network will provide essential historical and contemporary context for policymakers, social justice campaigners, and educationalists.
Translating Penal Cultures also has a strong East Midlands base. It grows out of collaboration between social historians, language specialists, and cultural studies at the University of Nottingham, Nottingham Trent University, the University of Leicester, and the Open University that builds on existing institutional links with the National Trust-owned Southwell Workhouse in Nottinghamshire, and the Galleries of Justice Museum in Nottingham. Two key events, an informal one-day inaugural network meeting in March 2012, and a more formal two-day research forum in June 2012 will take place at the University of Nottingham. During August 2012, the network proposes to join with the National Trust team at Southwell Workhouse who will host an exhibit on the workhouse in its international context and which incorporates themes of punishment and punished labour.

Potential impact
Translating Penal Cultures benefits four key groups beyond academia: museums, education providers, human rights and social justice activists and organisations, and media. For example, museums such as the Galleries of Justice and Southwell Workhouse have a range of activities for learners of all ages and the wider public to engage with ideas of history and citizenship and to learn about real objects and institutions of confinement. Through collaborative projects and creative partnerships in the 12 months after the bid period with the Crime and Punishment museums for example, the penal cultures network can develop and demonstrate innovative ways of thinking about these ideas, objects, and institutions, and their continuing relevance in the UK and other parts of the world. The proposed exhibit at Southwell Workhouse - being developed to take place during the bid period - on the workhouse in its international comparative context invites visitors to consider the form and function of 'workhouses' in different countries, to understand concepts of 'punished labour' and 'shame' and to reflect on their contemporary relevance. This will provide invaluable local East Midlands' experience of working with museum personnel and clients, in understanding how to engage public interest and increase footfall, and in translating academic outputs for a non-academic audience. Further, the network academic outputs originating from the bid period will provide a springboard for future museum, educational, and commercial collaborations, for example, with the International Coalition of Sites of Conscience (www.sitesofconscience.org/) and commercial providers of so-called 'dark tourism' which encompasses former penal and criminal justice sites and attractions.

As the Translating Penal Cultures network is directly engaged with defining and analysing the developing language of penality in a variety of cultures and across different time periods, and the impact of globalisation, it is well placed to provide an ongoing dialogue with policymakers dealing with contemporary security, penal, and crime concerns. The network meetings in March and June 2012 will develop strategies for building post-2012 links with the Howard League for Penal Reform and Human Rights Watch for example. The informal one-day inaugural network meeting in March and the symposium in June will also build on existing links with SOLON (Promoting Interdisciplinary Studies in Law, Crime, and History) and its cross-disciplinary academic-professional partnerships, with the Institute of Advanced Legal Studies and Law Society for example, to create new cultural, linguistic, and translation outputs.